Zero emission H2 from Natural Gas

The hydrogen economy is seen as one of the curcial ways to decarbonise transport and domestic and industrial

heat. However, bulk hydrogen will be needed to fuel the hydrogen economy so a means of producing hydrogen

with zero emissions is needed if there is to be any environmental benefit. This project is looking at the feasibiliy

of producing bulk hydrogen from natural gas which is converted to hydrogen and CO2 using a Steam Methane

Reformer, then using Cambridge Carbon Capture Ltd's Patented CO2LOC CO2 capture and mineralisation

technology to strip out the CO2 and convert it to a commercially useful mineral by-product. The commercial

focus of the project is to produce a zero emissions H2 refuelling station for fuel cell vehicles thereby providing

vital refuelling infrastructure removing a significant barrier to the uptake of these types of vehicles.